Using high throughput chemical genomic techniques to elucidate the stress response of bacteria

"The project will involve using chemical genomics to elucidate the stress response from bacteria. Focus will primarily be on Gram-negative bacteria as a result of their dual properties as both structural elements and permeability barriers. Identifying which genes within the bacteria are essential for maintaining its structure is a fundamental to understanding the biology of this bacteria. To date, there is an absence of any genome wide screens that have been used to investigate the bacterial envelope integrity and thus antimicrobial resistance. The project will fill this knowledge gap and allow for both systems and molecular biology to be combined.
One of the aims of the project will involve developing a robust high- throughput method to assay Gram-negative envelope integrity. The research group benefits from state-of-the-art high-throughput screening facilities that allows for a robust method to be developed. As such, screening in single-deletion libraries of Gram-negative bacteria against perturbations (antimicrobials, food preservatives etc.) in order to identify key enzymes for Gram-negative envelope biosynthesis can be achieved. Furthermore, such screens will help to elucidate the mode of action of perturbation being tested leading to new insights in bacterial envelope biogenesis. "